Linking Digital Footprint and Survey Data for Open Research (DIGISURVOR)

DIGISURVOR is an innovative project that closely aligns with the ESRC's Digital Footprints Accelerator Scheme. It will provide vital knowledge that will enable a transformational shift in how digital trace data (DTD) - specifically individual-level browser and social media information - can be anonymized and linked to survey responses, thereby opening it up for ethically compliant secondary analysis. The project is interdisciplinary and brings together expertise from political science, social statistics and computer science. It will proceed in three main phases. Phase (1) proof of concept - where we demonstrate the feasibility of using computational methods to generate new attitudinal and behavioural variables from individuals' DTD that augment and enhance their survey data. This will be done through secondary analysis of existing datasets. Phase (2) proof of value - where we a) subject the newly generated variables to statistical robustness checks to diagnose and seek solutions to correct the potential problems of bias arising from the DTD data (e.g. device coverage, response rates); and b) open the new datasets up for trial analysis in a secure environment to investigate original research questions. Finally, phase (3) evaluation - will reflect on the results of steps 1 and 2 to develop a guide for researchers on how to produce both robust and ethically compliant linked DTD and survey data for open research. In carrying out this programme of work, DIGISURVOR will make a significant substantive, methodological and ethical contribution to the use of linked survey and DTD within academia and the wider survey research practitioner and user community. More generally, the project will contribute directly to furthering the ESRC Digital Footprints research agenda in terms of building the foundations for rigorous, ethical and societally relevant future research using DTD, and widening access to this new resource across the research community.